BBSRC DTA Studentship: Epigenetic control of early stem cell lineage maintenance

Technical abstract
Stem cells are of high interest for biomedical research and regenerative medicine. However, the mechanisms that distinguish different types of stem cells and guide their differentiation (specialisation) into specific cell types are still poorly understood. This project investigates modifications that are imposed onto the DNA sequence and are able to govern the activity of cell type-specific subsets of genes. It will determine to what extent these modifications are required to ensure the maintenance of specific stem cell types and how they influence their differentiation.